Revisiting and Reframing Sport for Older Adults

PURPOSE AND AIMS: The purpose of this project is to promote the inclusivity of older adults
in sport. To achieve this purpose, the project's overarching aim is to explore ways to integrate
sport into the lives of older adults to promote community and social interaction, reduce social
isolation in older adults, and contribute to increasing older adults' healthy lifespan. The
subsidiary aims are: (i) to identify barriers to, and enablers of, older adults' participation in
sport and how these could be addressed; (ii) to identify how an inclusive sports environment
for older adults could be characterised and how it could be developed; (iii) to enhance shared
learning to improve the provisions of sporting clubs and organisations so that they can better
engage with older adults, and create these inclusive sporting environments; (iv) to implement
this learning in a case study to explore its impact on promoting inclusivity of older adults in
sport and on associated outcomes such as social isolation, quality of life, and sense of
community.